Photovoltaic Energy Meteorology

Understanding the performance of photovoltaic systems requires meteorological data. This is normally collected for a limited number of sites, which are not where the systems are sited.

The project will generate national scale operating environments for the UK as well as India. The starting point is an existent model at CREST in a GIS environment, which will be extended significantly by combining meteorological data as well as satellite data to deliver a model with much improved accuracy. This will then be used for for- and past casting photovoltaic performance.